High Flow Installation Vessel

This project unites Mojo Maritime, Voith Turbo, Det Norske Veritas, Bauer Renewables and the University of Exeter in tackling the technical, economic and safety related challenges surrounding the installation of tidal energy. This involves the development of a patented vessel and operating concept
designed to handle the aggressive marine conditions typical of tidal energy sites.
Unlike existing approaches, this project will develop a total solution from first principles which significantly increases operational windows at a much lower unit cost. The solution will be the key to reducing the cost of installation and through life maintenance of tidal arrays to a level comparable to the installed cost of offshore wind.